Nitrification Treatment

As a responsible and progressive company we are keen to implement cutting-edge technology to ensure that our operations have no adverse environmental impacts. This technology has been developed by a university spin-out company as an energy efficient, low cost method for removing traces of ammonia from water.